Quantum Waveguides for Indistinguishable Single Photon Sources 2 (QWISPS-2)

Covesion Ltd and The University of Southampton plan to extend our collaborative feasibility study investigating

the use of periodically-poled lithium niobate crystals in single-photon sources for applications exploiting

quantum entanglement. Laser pulses contain different numbers of photons and in our crystals these photons

can be split into pairs; the laws of physics state that if one of these photons is created then the other must also

exist. Based on this premise, detecting one paired photon signals the presence of the other, providing a

predictable source of single photons that can be used for computation. In this project, we seek to reduce the

manufacturing tolerances required to generate similar photons from different sources and our objective is to

prove our new approach across multiple devices. This is an important step in enabling scalable quantum

applications where many predictable photons with the same attributes are needed in parallel, such as quantum

computing.